A First-to-market Intelligent Surface Disinfectant Device, Reducing Contamination Rate While Restoring Consumer Confidence

Founded by Eric Wilkinson, Richard Grogan and Simon Sassoon, 99point9 is a UK-based SME that intends to take advantage of the increased awareness of public hygiene standards due to the current pandemic concerns. Offering backgrounds in entrepreneurship, management and venture capitalism, the founders of this project intend to generate a unique set of automatic disinfectant devices that can allow businesses to adhere to high standards of hygiene. In addition to supporting public health, this innovation should further address the environmental challenges posed by the use of paper towels and wipes, and generate a year-5 post project revenue of £74M.